Co-operation for the Convention on Biological Diversity (CO-OP4CBD)

CO-OP4CBD aims to enhance coordination of the EU support to advance the implementation of the CBD, and doing so make more effective use of existing expertise and initiatives. This will lead to greater coherence in the ways in which the EU, its Member States and associated countries identify and draw on available expertise, improved advice and support to a range of CBD processes, and a more coordinated and cooperative approach in the engagement of experts in supporting implementation of other intergovernmental agreements and processes. Therefore the core focus of CO-OP4CBD is to support the increase facilitation of technical and scientific cooperation in European countries and elsewhere. This will be achieved through the implementation of a set of Coordination and Support Actions: 1) building on existing networks of experts and institutions; 2) engaging experts into the CBD processes; 3) supporting the implementation of monitoring, reporting and review; and 4) increasing technical and scientific cooperation. These actions are targeted at and will benefit the EU, its Member States and associated countries. Many actions and outputs of CO-OP4CBD however will be of interest and use to other Parties to the CBD.
no project summary